Open Platform Providing Fraud-Resistant Covid-19 Immutability and Back-to-Work Certificates for All Companies

The goal of keeping the economy open despite Covid-19 urgently requires long-term solutions that help people prove that they have the necessary workplace safety training - especially in hospitals - and to prove their personal test results or that they possess immunity. Our solution is an open platform for the issuing and sharing of fraud-resistant certificates of proof; a solution which uses a distributed ledger (blockchain) technology that allows personal data to be hidden from everyone except the certificate issuer and the recipient. We imagine a world where people know that results of wide-scale testing programs allow us to trust people around us in public places, and where employees can feel safe again in places such as hospitals, airports, or nursing homes where staff cannot socially distance themselves easily.

The Fraud-Resistant Covid-19 Certificate Platform will consist of three elements:

(1) A multi-tenant platform powered by our award-winning Distributed Ledger Technology (DLT) which serves as a back-end for credential storage and sharing, complete with clear APIs to capture medical test results,

(2) a Credential Generation front-end system - to allow companies to rapidly deploy a mobile or desktop solution to issue training certificates to their own employees, and

(3) a white-labelled mobile wallet for individuals to quickly show QR codes proving that they have an immutable and fraud-resistant certificate, and can access restricted places in seconds.

The prototype, due in August, demonstrates certification of medical staff after completing PPE (personal protection equipment) training and demonstrates the power of distributed ledger in protecting personal information. This project extends that prototype into a full build of the certificate sharing platform.

Last, It is critical that such a platform is open. Our vision is to make this platform available as a shared utility so that any solution provider or company can offer their own certification program and use the platform for data protection.